Integrated Marking Control System (IMCS)

This project is for the development of a new, innovative modular marking control system.
These systems are used to mark components with unique identification codes and other
manufacturing process information within industrial applications. This new systel1lttfiW
provide control of laser, dot peen and scribe marking devices through the use of a1single
integrated controller. Embedded software will replace the traditional PC-based controller
implementation' A novel vision system will be used for quality control of the mark and as
part of a manufacturing sequence. A new closed loop marking device realignment system
will be introduced for end of line marking verification to ensure the mark remains within
quality constraints.
The development of IMCS is to address the global requirement to improve traceability. This is
the case in every market sector with particular emphasis for Pryor within aerospace,
automotive, defence, logistics, medical pharmaceutical and the oil and gas industry. Looking
at the market from this point of view, the future of this sector will be with companies who are
able to offer 'Traceability' solutions and currently manufacturers in this sector address one
particular area of marking and produce 'stand alone' machines.
Pryor has considered combining marking methodologies in the past but now feel that the
market is right for an integrated solution to exploit lower production costs through alternative
and innovative technology.